Sheffield Hallam University and Stakapal Limited

To develop and apply second order finite element analysis to the design of pallet and cantilever racking systems to provide full interchangeability of welded and pin-jointed constructions and thereby opportunities for innovative new products.